Loughborough University and Nationwide Air Conditioning Limited KTP 25_26 R2

To develop an Artificial Intelligence-powered system that automates the generation of service and project quotes based on defect inputs, historical data, and real-time supply chain performance, embedding decision-making algorithms and learning mechanisms into business operations.